Physical principles of functional and pathological protein assembly

The overarching goal of our group is to gain an in-depth quantitative understanding of how functional and pathological protein assemblies are formed and regulated in nature. In this particular project, we will explore the physical principles of gating of mechanosensitive channels, and the role of biological membranes in catalysing pathological protein aggregation. This will be achieved using coarse-grained computer simulations and the tools of statistical mechanics, in close collaboration with experimentalists.

A fascinating example of functional and dynamic protein reorganisation are mechanosensitive channels (MSCs), which control the flux of solutes in response to mechanical stimuli. One of the outstanding questions concerning the behaviour of MSCs is the mechanistic basis of their gating. Coarse-grained simulations are a unique tool that makes it possible to tackle this problem and test the physics of possible scenarios on experimentally relevant but inaccessible scales. Using computer simulations we will investigate the basic properties of transmembrane channel design needed for efficient gating, and the relationship between the gating activity and system design.

In addition to being important regulators of functional protein assembly, biological membranes can also trigger harmful protein aggregation. For instance, biological membranes are able to catalyse nucleation of pathological amyloid fibrils, abut the mechanism of membrane-mediated protein nucleation is unclear. We will combine our previously developed model for amyloid fibril aggregation, with our coarse-grained membrane model, to investigate how the amyloid fibril nucleation times scale with the fluidity and rigidity of the membrane The same kinetic quantities will be measured by our experimental collaborators using fluorescence kinetic assays and membrane vesicles with different cholesterol content. This combination of simulations and experiments will enable us to reach quantitative mechanistic understanding of the membrane-mediated protein aggregation, and could inform us on how to influence and prevent the related disease-associated processes in a rational manner.